University of Lincoln And Longhurst Group Limited

To develop a predictive modelling tool to assess the best options to achieve higher levels of the Code for Sustainable Homes in a cost effective way.